Reporting Violence at the Border: Investigative journalism, activism and epistemic injustice in narratives on migration

The research project examines the work of activists, journalists and lawyers who investigate and denounce violence against refugees and migrants at EU borders. Pushbacks and other forms of violence are now well documented across European borders, from the Balkans to the Mediterranean. Despite this, European institutions and EU member states consistently deny that such practices are taking place. This "epistemic borderwork" silences the voices of people on the move who experience border violence and serves the EU's narrative that it is a liberal and humanitarian actor. In recent years, different actors have been active on migration routes to Europe in an attempt to counter this narrative, uncover the truth of border violence and hold the EU and its member states accountable. These activists, journalists, and lawyers work collectively to fight for "epistemic justice" by collecting testimonies of border violence and publishing data on pushbacks and other illegal practices.

The project investigates these efforts towards "epistemic justice" and the official responses or challenges they elicit from EU institutions. Grounded in literature on epistemic (in)justice, the project goes beyond analysing media discourses on migration and looks to the politics of knowledge production, examining what counts as evidence, who is believed, and how narratives on border violence are affected by the broader political context and by access to data and resources. By doing so, the project fills an existing gap in scholarship on migration when it comes to analysing knowledge production by activist groups, lawyers and investigative journalists in context and considering the impact of court cases as contributions to epistemic justice.

This project revolves around three research questions. The first concerns how different stakeholders - investigative journalists; activists; and the EU - shape the narrative of border violence by resisting or reproducing the "epistemic injustice" of the border. In this context, the project will also examine what epistemic challenges face stakeholders who are attempting to resist border violence. Secondly, the research project will investigate how the context in which these stakeholders operate shapes their reporting and knowledge production, looking at factors such as the financialisation of the media, editorial pressures, racism, geographic context and political pressures. Finally, the project examines what counts as data within the struggle against "epistemic borderwork", and how this data is received and responded to by organisations such as the EU Commission and its border agency Frontex.

The research will be carried out in partnership with the charity No Name Kitchen, a key actor in reporting border violence. It relies on extensive ethnographic fieldwork with border violence monitors in Bosnia and Serbia as well as interviews with investigative journalists, activists, and lawyers and secondary data analysis of court cases and border violence reports.